Eye-Q: Quality Control and Predictive Analytics for Distributed Diagnostic Imaging Services

The proposed project is designed to address the clear commercial opportunity related to
quality control in Distributed Diagnostic Imaging Services. The work aims to meet the need
for real-time quality assessment that spans across three directions: a) quality of image
acquisition; b) the consistency of interpretation and c) the quality of the workflow that
follows. In addition, it will develop a Predictive Analytics framework that will detect where
performance is likely to drop behind the targets.